City St George’s, University of London and North West Anglia NHS Foundation Trust KTP 25_26 R2

To develop evidence-based leadership practices for NHS leaders to optimise hospital redevelopment - enhancing patient care and outcomes, clinical and public engagement, and effectiveness and productivity. The evidence-base will focus specifically around the processes and culture of decision-making in the hospital redevelopment process.